Spinal cord repair: releasing the neuron-intrinsic brake on axon regeneration

After Spinal Cord Injury, the connections between nerve cells in the brain and in the spinal cord are lost and fail to grow back. In patients with SCI this results in permanent disability, including paralysis below the level of the injury, and loss of sensory, bladder and sexual function.
There are two major obstacles to the regeneration of nerve fibers (referred to as axons) of central nervous system (CNS) neurons. First, CNS nerve cells do not switch on the necessary machinery for vigorous regrowth of axons. Second, a nerve cell has to deliver the necessary components for growth to the tip of the nerve fibre, which may be quite far as the axon can extend a long way from the cell body. Many CNS nerve cells fail to transport growth proteins into their axons after injury. These proteins are essential for nerve fiber regeneration through the hostile terrain of a spinal lesion. In AxonRepair we aim to promote axon regeneration in the spinal cord by 1. Activating the gene program required for nerve fiber extension, and by 2. Overcoming the transport block of growth-promoting proteins into injured axons.
To achieve aim 1 our approach takes advantage of know-how collected by our consortium on the powerful regenerative abilities of peripheral nerve cells. Peripheral nerve cells do regenerate successfully because they have a kind of 'switch' which turns on a robust regenerative machinery, and because they do not exclude growth-related molecules from their axons. We have identified key molecular components of this switch and aim to use these to activate the regeneration program in neurons after a spinal cord lesion. Previous attempts to do this have focused on individual molecules, which can be considered individual parts of the switch. In AxonRepair we are attempting a novel strategy where we target multiple collaborating elements of the switch at the same time.
Many mature CNS neurons have a specialized structure at the transition zone between their cell body and their axon that acts as a molecular barrier for transport of pro-regenerative proteins. It has recently been recognized that this molecular barrier plays a major role in the failure of axon regeneration: following an injury certain proteins (e.g. integrins) required for axon regeneration are excluded from the nerve fibers. Aim 2 of AxonRepair is therefore to "dissolve" the transport barrier allowing transport of essential pro-regenerative proteins into injured axons.
At the completion of AxonRepair we expect to have developed an intervention strategy to promote robust axon regeneration and functional recovery after injury to long spinal cord axon tracts. The results obtained in the context of AxonRepair will provide the basis for a potential therapeutic strategy for SCI.

Technical abstract
Problem: Spinal cord injury (SCI) leads to permanent disability and is a significant clinical problem with 130.000 new cases/year worldwide. Following SCI long axon tracts fail to regenerate. This is the primary reason for the sustained loss of bodily functions.
Objective and added value: AxonRepair aims to develop a strategy to promote long-distance axon regeneration and functional recovery after SCI by reprogramming neurons into a regenerative state and by overcoming the axon transport block that is a barrier to axon regeneration. The added value of AxonRepair is that we bring together world-class experts on the transcriptional control of axon regeneration, axon transport and therapeutic gene delivery. Individually, we have identified factors that promote CNS axon regeneration and modest sensorimotor recovery in animal models of SCI. Collectively, we now seek to combine these factors to deliver greater axon regeneration and clinically significant functional recovery. We will use clinically translatable adeno-associated vector-based gene delivery, novel techniques to quantify axon trajectories in cleared spinal tissue and innovative, automated methods for assessing dexterity in rats.
Workplan: Work package (WP) 1 aims to reprogram neurons into a regenerative state by testing the effect of combinatorial delivery of key transcription factors identified in our collective's discovery pipelines. WP 2 aims to restore axonal transport of growth-related receptors (integrins) to injured spinal axons. WP 3 aims to provide novel mechanistic insight into how interventions at the transcriptional and axon transport level work and whether these interventions act synergistically in rat models of SCI. WP4 defines the management structure, including a data management and sharing plan. A research steering group will direct, coordinate and monitor progress of AxonRepair.

Potential impact
AxonRepair will advance knowledge relating to axon regeneration following spinal cord injury. This is relevant from a clinical standpoint because the interruption of axonal pathways and their failure to grow back is the reason for paralysis in patients that suffer from a spinal cord injury. There is no therapy that restores function following spinal cord injury. A new treatment would therefore have a huge impact on the health of patients and society. Our ultimate goal is to contribute to the development of a therapy that would promote axon regeneration and functional recovery in patients. The research performed in AxonRepair is preclinical, however, the participation of the world-leading gene therapy company UniQure in an advisory role ensures that know-how generated by us can be rapidly exploited by entering in a co-development agreement and/or intellectual property strategy. UniQure has clinical programs for major CNS-diseases, including AAV-based gene therapy for Parkinson's disease, and conducts early-stage discovery and preclinical research with a R&D focus on gene therapy for CNS-diseases. In this context UniQure has a keen interest in preclinical AAV-based gene therapy for spinal cord injury as developed by AxonRepair.